Developing a Quorum Sensing system into an efficient and economical way to control industrial production of high value products

Natural or engineered biosynthesis can replace chemical synthesis with more environmentally friendly, sustainable bio-manufacturing processes to generate small molecule products such as pharmaceuticals. Although expression systems for recombinant proteins have been developed for laboratory scale and for commercial expression of very high value products such as antibodies, these are often unsuitable for industrial manufacture at scale and rarely appropriate for construction of recombinant biosynthetic pathways. The most significant gap is in mechanisms for control of gene expression, essential to turn a laboratory concept into a working, scalable bioprocess. Natural cellular systems have very sophisticated control mechanisms, one of which we propose to exploit as an induction free, highly efficient system for industry, equally capable of expressing single enzymes or large metabolic pathways.